R3-CEM: Recovering, refining, and reactivating cement from recycled concrete using advanced particle characterisation

Concrete is the world's most widely used construction material, but its main ingredient, cement, is one of the most carbon-intensive materials to produce, responsible for around 7-8% of the global CO2 emissions. When buildings and infrastructure are demolished, much of the cement within the concrete still contains unreacted minerals that could, in principle, be reused. However, current recycling practices typically recover only the coarse and fine aggregates for low-value applications, leaving the high-impact cement fraction underused and its potential wasted.

This project will investigate how the particle characteristics of cement recovered from waste concrete affects their ability to react and form strong bonds when incorporated into new construction materials. Two sources of material will be tested: one from a controlled laboratory environment and one from real demolition waste. For both, the team will measure particle size, shape, surface area, mineral composition, and chemical reactivity, building a detailed understanding of the link between physical properties and engineering performance.

A central tool in this study will be OCULAR, an advanced particle imaging system capable of capturing high-resolution, three-dimensional images of particles in real time. Unlike traditional two-dimensional methods, OCULAR provides more accurate, unbiased measurements of surface area and shape quickly and cost-effectively, allowing for the analysis of large numbers of particles.

Combining OCULAR's measurements with reactivity testing, the project aims to develop a reliable method for predicting the performance of reused cement. This predictive capability will help the construction industry identify and process recycled cement more effectively, ensuring that it can replace part of the need for newly manufactured cement without compromising quality.

The outcome will directly support the UK's move towards a more resource-efficient, circular economy, reducing construction waste, cutting carbon emissions, and creating higher-value uses for recycled materials. If successful, this approach could transform waste concrete from a low-grade aggregate source into a viable supplier of sustainable binder material, helping the UK meet its climate targets while promoting innovation and sustainability in construction.